AI for Scientific Data Streams: Real-time detection of change and anomalous structure

The explosion in the volume and velocity of data now collected means that, across a range of scientific disciplines, there is a pressing need for general-purpose detection methods capable of identifying changes and other anomalous phenomena in real-time. This project will focus on the development and deployment of leading edge real-time change and anomalous detection methods into the science base.
Working closely with internationally leading research groups in Materials Science, Digital Futures and Frontier Physics this project will (i) disseminate current state of the art change and anomaly methods to accelerate scientific discoveries; (ii) identify, develop and trial new approaches inspired by new change and anomaly challenges that emerge from the Science base; and (iii) seek to develop understanding and a shared vision which will help catalyse interdisciplinary partnerships for future trans-disciplinary research.